PATT Linked Grant for observational astrophysics QUB: 2012 - 2014

Our proposal seeks to renew the PATT Linked Grant at Queen's University Belfast. This award will cover our travel and subsistence costs to both STFC and non-STFC observing facilities. The major topics of observational astrophysics research to be covered by the PATT Linked Grant include:

- investigations of supernovae and the end stages of stellar evolution;

- high temporal, spatial and spectral resolution observations of the solar atmosphere and those of other cool stars;

- studies of solar system bodies, including comets and asteroids;

- astrochemistry, including that of interstellar and circumstellar clouds;

- detection and characterisation of exoplanets.